Talkpad

Talkpad provides users with an incredibly simple way to make and receive phone calls directly from their browser or handset, just like on a desk phone or mobile. Talkpad then automatically generates interactive transcripts, so you'll never miss important details again. Integrations with web meeting platforms like Zoom and Google Meet also create meeting transcripts for talkpad to use with no extra set-up. Talkpad can even work for in-person meetings and team huddles.

Users can then easily extract key details from those conversations by asking natural questions as if querying another person. For example: "What next steps do I need to take?" and "When are they due?". No more fumbling through disjointed notes or recordings.

Talkpad solves productivity and record-keeping challenges for roles relying on voice communications like sales, customer support, recruitment and more. Automated, organized transcripts save time otherwise spent on manual note-taking and deciphering call details.

The benefits are wide-reaching:

* Sales teams can automatically get call summaries with the next steps to keep deals moving.
* Support agents can quickly access conversation details to better serve customers.
* Recruiters can easily track candidate interactions and progress.

Businesses and individuals may also get a virtual phone number if preferred. That way you can keep personal calls and business calls separate. Larger teams can also route inbound calls as desired.

With browser-based access needing no technical expertise, Talkpad makes voice AI accessible for individuals and businesses of all sizes. Affordable pay-as-you-go pricing allows flexible use without long-term commitments.

Talkpad also integrates with CRM systems, syncing transcripts for simplified record-keeping. As a GDPR compliant solution leveraging cutting-edge natural language processing, Talkpad aims to be a category leader in frictionless voice AI that enhances productivity.